Rare Earth Recovery from Dilute Solutions using a Modular Engineering System

This project will undertake the development of an innovative and easily deployed, relatively low cost, environmentally responsible, modular (containerised) engineering system that will enable separation of Rare Earth Elements (REE) from dilute solutions derived from sources such as ionic clays, volcanic tuffs, mine waste and end-of-life magnets using Seloxium's patented Selectal technology.